BioloGical Information System (BioGIS): Creating a Google map of spatial transcriptomics for machine learning applications

Spatial Transcriptomics (ST) measures the gene activity in a tissue sample and maps it to a distinct spatial location of the tissue. This can be thought of like a city map using Geographic Information System (GIS). But instead of measuring where different landmarks are (like waters sources, trees, buildings etc), it measures mRNA molecules from a specific location which gives a positional context of the whole transcriptional activity in a tissue. In this project we will apply the same analytical and data analysis approaches that are used in GIS to ST data to create a 'google map' of spatial transcriptomics. We name it BioloGical Information System (BioGIS). This tool will integrate multiple layers of spatial (10X Visium & MERFISH) with non-spatial (transcriptomics and epigenetic) data to create a detailed digital map of a tissue section. Spatial Transcriptomics (ST) measures the gene activity in a tissue sample and maps it to a distinct spatial location of the tissue. The core of BioGIS will contain representation of tissue phenotypes, model their geometry (cell segmentation) and their molecular properties. We will use specific data structures to create this spatial map. These data structures will be able incorporate geometries like polygons, labels and shapes. BioGIS will also include methods to analyse these spatial geometries. BioGIS will then be applied to identify and characterize signet ring cells from human oesophagus samples. Signet ring cells are a type of epithelial cell with a large vacuole. These cells have been well characterized in stomach but not in oesophagus. We will develop and apply deep learning method on semantic segmentation to identify potential signet ring cells from H&E image of oesophagus tissue. This information would then be mapped back with the transcriptomic data to do molecular characterization of signet ring cells.